Quasi-Phase-Matched Materials for Active Sensing in the Midinfrared Waveband

Commercially available nonlinear optical crystals are used in a number of defence and civilian applications to access mid-infrared wavelengths that would otherwise not be available from standard laser systems. In this project the student will learn to fabricate novel nonlinear materials needed to access the far-infrared spectrum where chemical fingerprinting can be performed. The student will also learn to design and build laser systems for upconversion detection, a technique used to convert invisible radiation to visible, detectable wavelengths and enable imaging in difficult conditions.